Machine Learning for eProcurement Quote Request Matching

A project to evaluate the use of Machine Learning to extend eProcurement in the management of tail end spend. Applegate operates a software-as-a-service eProcurement service called “Applegate PRO”. This allows buyers to submit quote requests for any b2b product or service. This project will investigate the applicability of Machine Learning to identify the most relevant suppliers to match against each quote request.